This PhD will provide guidance for implementing benefit-risk methods in National Institute for Health Research (NIHR) funded trials.

This PhD will provide guidance for implementing benefit-risk methods in National Institute for Health Research (NIHR) funded trials.